IRIS DiRAC capacity hardware allocation for FY2022 for Cambridge University

This grant award is for the purchase of eInfrastructure (Digital Assets CPU, Storage, Networking) as part of the IRIS consortium. IRIS supports STFC Science Projects, including the National Facilities and Science Programmes. Refer to the Business Case for eInfrastructure for the exploitation of the UK National Facilities and STFC Frontier Science programme.